Hubl Bio Board – Resource-Efficient Regenerative Material for Bio-Acoustic Panels

Hubl Bio is developing Hubl Bio Board, a new generation of sustainable, high-performance acoustic panels made entirely from natural and regenerative materials. Designed to replace synthetic foams and PET felts used in walls, ceilings, and interior spaces, Hubl Bio Board panels combine mycelium-grown cores with natural fibre surfaces to deliver exceptional sound absorption, low carbon impact, and complete circularity.

The project explores resource-efficient design and low-energy manufacturing, using UK-sourced agricultural by-products and bio-based bonding systems to create panels that are biodegradable, home-compostable, and recyclable at end of life. Through collaboration with architects and designers, Hubl Bio will optimise the material's acoustic performance, aesthetic quality, and scalability for real-world use in offices, homes, and creative environments.

Hubl Bio Board supports the UK's transition to net-zero, circular manufacturing by demonstrating how natural materials and biotechnology can deliver high-value, design-led products that reduce waste, emissions, and dependence on fossil-based materials. The project aims to position the UK as a leader in sustainable interiors and regenerative material innovation, setting new standards for performance, beauty, and environmental responsibility in the built environment.